Camera Stabiliser

'Floating Rig' Camera Stabiliser
Video shooters always need stabilisers. There are many solutions but they usually only do one thing at a time. What if you had a light weight low cost rig that could change from steadicam to shoulder rig to tripod to slider in mid shot? The Floating Rig Stabiliser allows just that, perfect for weddings, run & gun and all action shoots. This product is being developed as a manufacturing prototype.